The mechanism of suppression by the legume Desmodium uncinatum of the parasitic weed Striga

Technical abstract
The aim of this project is to elucidate the mechanism(s) underlying the Striga-supressive effects of Desmodium uncinatum root exudates. Intercropping with D. uncinatum is used as a Striga control measure by poor subsistence farmers in Africa but understanding the mechanism is essential for sustainability and for the extension of this approach to the control of weeds more generally, including the UK. The main objectives are:- 1. The production and standardisation of plant root exudates from D. ucinatum, maize, cowpea and L. japonicus. 2. Identification of the stage(s) of the Stiga lifecycle affected by compounds present in D. uncinatum root exudate and determination of the concentration dependence of the effect. 3. Purification/fractionation of the novel flavenoid/isoflavanoid compounds identified in the root exudates of Desmodium species to test the hypothesis that they are responsible for the Stiga suppression observed in the field. 4 To determine whether root exudate from the model legume Lotus japonicus contains the novel flavoniod/isoflavonoid Striga-suppressive compounds.